Beam - the video streaming SDK for standalone XR headsets

The project seeks to enhance a unique technology developed by Beam XR, adding significant features that will make a product that is market-ready. Beam XR is developing an SDK (software development kit) for streaming video from standalone XR (VR and AR) headsets without causing lag or affecting performance. There is no other tool available to XR developers to deploy within their XR software to achieve the same result, across the broad scope of the growing XR industry (gaming, corporate training etc.).

The proposed project will research and develop proprietary software to enable the seamless integration of video streaming into XR software projects across B2C and B2B. This will include the appropriate integration and presentation of event-based data streaming to be associated with the video, appropriate AI-generated feedback on in-experience action and interaction, as well as facilitated integrations with key streaming sites such as Twitch or Youtube. Furthermore, streaming technologies will be optimised to ensure full service scalability.

The project will address an industry need for easy video streaming from headsets that are optimised for performance, such that the XR industry can make use of video streaming for publicity, social and quality assurance purposes, as is commonplace in Web 2.0\. The proposed solution would be uniquely game-changing for the sector as it supports the creation of developer tools for extracting the XR experience from the headset, a significant barrier to growth for the industry as a whole. By integrating the Beam XR SDK, optimised to their needs, developers can reduce this barrier by allowing large-scale streaming from any device, adding social layers and better integrating the use of XR into commercial and industrial workflows.